The Formation and Characterisation of Secondary Organic Aerosol and its Contribution to PM10 Concentrations in the UK Atmosphere

Air pollution has important adverse effects on the health of the public. These include premature mortality, additional hospital admissions and worsening symptoms for people with respiratory diseases such as asthma. A number of pollutants are responsible for these effects but the one with the biggest impact is known as particulate matter. This term describes tiny particles invisible to the naked eye floating in the air, which can be breathed into the lungs. These particles arise from a range of sources, the best known being road traffic. However, emission sources are not the only source of particles and a contribution of growing importance is from particles which form in the atmosphere from chemical reactions of gases. These include chemical substances known as sulphates and nitrates, which form from emissions of sulphur dioxide and oxides of nitrogen by pathways that are reasonably well understood. In addition, there is a class of chemical substances within airborne particles known as secondary organic compounds. These are formed through chemical processing in the atmosphere of organic vapours arising from both manmade sources (e.g. petrol vapour) and natural sources, especially from compounds released by trees. These secondary organic compounds are very diverse in their chemical composition and their contribution to the mass of particles in the air is not well understood. This project is concerned with measuring secondary organic compounds in the atmosphere of the UK, so as to estimate their contribution to the total amount of airborne particles. In addition, the project will measure the chemical composition of such particles, and use this to understand which organic vapours they are formed from. Through such studies it will be possible to infer which parts of the secondary organic compound mass can be controlled through abatement of anthropogenic sources, and which part arises from natural compounds released from vegetation, which is not readily amenable to control.